BRAHMS - Breathing Resistance Assessment via Home Monitoring of Sleep

"Sleep disordered breathing (SDB) is debilitating condition that affects a significant proportion of the population. One of its most serious forms is obstructive sleep apnoea (OSA), in which the walls of the throat relax and narrow during sleep. This interrupts normal breathing, leading to severely interrupted sleep. People with OSA experience fatigue and daytime sleepiness, which may be a danger to themselves or others (e.g., driving, operating heavy machinery). In addition, poorly controlled OSA may increase the risk of stroke, heart attack, high blood pressure and type 2 diabetes.

The project team are investigating new developments in machine learning, particularly deep neural networks, to develop a smartphone based solution for self-monitoring of sleep disordered breathing."